Towards Causally Representative Explanations for the Interpretability of Deep Learning Algorithms

The divide between intent and impact of machine learning algorithms is one of many factors arguing the need for interpretability methods. A system's actions should be understandable to those employing it, and those affected by its decisions. Furthermore, the spaces of human understanding and machine learning model operation differ greatly, which necessitates functions that can map between them, i.e., an interpretation. Translating the 'human' ideas of understandability and interpretability into actionable mechanisms for algorithms is a necessary research avenue. Explanations that offer more clarity on how these systems work can bring about more responsible usage and trust of AI, and by using human skills and experience to complement high-performance deep learning, this would enable both to work towards their full potential.
The purpose of this research project is to further the landscape of deep learning interpretability methods by developing a new approach that is more closely aligned with how humans understand information and synthesise explanations. The unique contribution will be a method that identifies and extracts causal concepts to form an explanation of a deep learning model, accompanied by a quantification of this explanation. These explanations will provide information towards questions of how and why outcomes occurred, with the metric intended to serve as an aid to communicate to users the boundaries of our knowledge, and thus advise on how to safely use these algorithms.
As part of the UKRI CDT in Accountable, Responsible and Transparent AI my work closely aligns to the themes of this CDT through its foundation on interpretable AI. Explainability methods naturally lend to the ideas of transparent and accountable AI, and it is the hope that these methods will contribute to more responsible usage of AI systems in the future.